Cle-VER-CANDY: Development of a range of Clean Label, Vitamin-Enhanced-Recipe Candies

"We all know that the human body need minimum levels of vitamins and minerals to function effectively, and that most of these are present in the required levels in a balanced diet. In a perfect world, we would all consume these in a balanced diet, but we know that very few of us achieve this. A healthy individual can manufacture Vitamin D in their skin under the action of sunlight. Whole foods obviously contain vitamins in their natural forms but over the past 100 years, science has progressively found ways to synthesise the vitamins that our bodies need, and it is generally these forms that are added to processed foods. Whilst at first glance these artificial forms are identical to the natural forms (in that their chemical structures are the same) there is increasing awareness that these synthetic forms are not made available for absorption by the body in the same way as the natural compounds, and that therefore their full value is not being realised.

We have been producing our Cleverpops confectionary since 2013\. Cleverpops contain only five ingredients (all natural). Sugar is replaced by Isomalt which provides a level of sweetness, that in combination with our natural flavours, gives them the taste that children and adults alike love, but without the harmful effects of sugar. Cleverpops contain Vitamin C (in synthetic form), but there are a number of additional vitamins that we would like to include in our candies. However, we don't want to add synthetic forms of the vitamins -- we want to build our reputation as a supplier of purely natural confectionery products.

The Cle-VER-CANDY project will develop recipe formulations for a range of tasty, all natural, vitamin fortified hard confectionery products suitable children and adults alike."